Study of Anglo- Turkish Cooperation Opportunties for the Development of Additive Manufacturing Products and Services

This four month project will be delivered by Euriscus Ltd, a UK Company specialising in Additive

Manufacture (AM). It will investigate the current capability of Turkish Univerisities and Industry in the

field of AM, also known as 3D Printing. It will identify those Turkish organisations which are technology

leaders in this area. Work will be carried out to start partnerships between Euriscus Ltd, and suitable

Turkish technology leaders to collaborate on areas of joint interest which will aid the Turkish economy,

provide support for UK projects and exploit the AM market in the UK, Europe and the Middle East. Of

particular interest will be collaborations in software, services and AM machinery.